Bridging the Gap: Socioeconomic Status, the Pace of Brain Development, and Cognitive Function in Young People

Low socioeconomic status (SES) is associated with lower cognitive performance, academic achievement, and long-term success during childhood. These disparities have significant costs to individuals, families, and society as a whole. However, the underlying mechanisms that explain the association between SES and these outcomes are still not well understood. This is a critical gap in our knowledge, as it hinders our ability to develop effective interventions to promote equitable outcomes. To address this, the proposed project aims to shed light on the underlying neural and environmental mechanisms of the association between low-SES and lower cognitive performance and achievement. By understanding these mechanisms, we can develop targeted interventions to improve the lives of children from low-SES backgrounds.

Our ability to identify the neural and environmental factors that contribute to socioeconomic disparities in cognitive function and academic achievement has been impeded by several critical challenges. These challenges include a reliance on studies with small cross-sectional samples, insufficient consideration of the critical period of infancy characterised by dynamic neurodevelopment and heightened plasticity, a focus on household SES thereby overlooking the importance of the neighbourhood context, and a lack of emphasis on identifying modifiable environmental factors for intervention. Additionally, prevailing theoretical models on links between SES and brain development are inconsistent with empirical studies, hindering the advancement of knowledge in this domain.

To address these critical gaps, this study will test a novel conceptual model and elucidate the underlying neural and environmental mechanisms that explain the association of SES with children's cognitive function and academic achievement. Specifically, the objectives of the project are to:

Characterise the relationships between SES and brain development during infancy and adolescence;
Identify environmental factors that mediate the association between low SES and brain development;
Characterise the role of brain development in the association of low SES with cognitive and academic outcomes.
This proposal will leverage existing large, population-based datasets to ensure the reproducibility and generalisability of the results. Further, the proposed research will examine various environmental factors both within the home and in the neighbourhood, allowing for a nuanced understanding of their relative contributions to SES-related differences in brain and cognitive development.

This project is a critical step towards understanding the underlying mechanisms that contribute to socioeconomic disparities in youth achievement. By addressing this gap in our knowledge, we can develop effective interventions to improve the lives of children from low-SES backgrounds. In light of the recent availability of high-quality longitudinal neuroimaging data, the high prevalence of childhood poverty in the UK (29%) and worldwide, as well as the increasing inequality witnessed in recent decades, this study is timely and addresses current contextual needs. The discoveries stemming from this research have substantial potential to contribute novel insights into the roots of achievement disparities and identify targets for intervention. Ultimately, the insights gained from this project will pave the way for more informed decision-making in research, education, and policy to promote equitable outcomes.